Production of the UK Civic Society Almanac 2020, 2021 and 2022

Funding support for data entry, data cleansing and data classification by Belfast University and methodological/technological developments in data capture and coding